LOW COST SUPERCOMPUTING - LCS

The need for large amounts of computing is prevalent in many everyday problems, such as determining the best way to design the shape of your car, detecting the failures in nuclear power stations, to running great computer games. Current computers are difficult to scale from small experimental machines to large supercomputers and typically lack the ability to deliver the data fast enough to the machine to keep the computer busy, they are also large and very power inefficient. The project aims to demonstrate a unique computer that has the potential to solve all these problems. The machine is based on collections of plates containing embedded processors with contacts on each edge of the plates that can be used in water. To build a machine the plates have magnetic edges and link together and placed in a water tank for cooling. This revolutionary new concept will open up the ability to provide high powered computers to everyone.